University of Hertfordshire and C4 Carbides KTP 23_24 R5

To design and optimise the next generation chip-removal cutting tools. The research involves simulation of the cutting conditions and estimation of forces and friction generated during the production of chips using the cutting tool. Obtained data will be used to create optimised tooth geometry.